Quantum optics with ultracold quantum gases

The aim of this project is to develop a theory of novel phenomena, which join two broad and intensively developing fields of modern physics: quantum optics and ultracold quantum gases. A unified theoretical approach will consider both light and matter at an ultimate quantum level, the level that only very recently became accessible experimentally. Moreover, the theoretical models developed for atoms will be effectively applied to other systems used in solid state nanophotonics.Optics is one of the most well-established disciplines in physics. Even classical optics, treating light as classical waves, led to important discoveries and technological breakthroughs. A new era in physics started in the 20th century with the creation of the quantum theory and invention of a laser, when the concept of photons (quantum particles of light) came into existence and became testable. This gave rise to quantum optics that studies nonclassical light, where any wave description fails.In the last decades of the 20th century, the progress in laser cooling of atoms led to the foundation of a new field of atomic physics: atom optics. According to quantum mechanics, at low temperatures, massive particles behave similarly to the light waves in optics. The quantum properties of matter waves became well accessible, after the ultralow temperatures were reached and the first Bose-Einstein condensation (BEC) was obtained in 1995. Thus, the role of light and matter in quantum atom optics and quantum optics is totally reversed. However, at present, the role of light in quantum atom optics is essentially reduced to a classical auxiliary tool. One can create and manipulate intriguing atomic states using the forces and potentials produced by the classical light waves. For example, the classical light beams are used to form beam splitters, mirrors, cavities and other devices known in optics, but now they are applied for matter waves. The general goal of this project is to close the gap between quantum optics and quantum atom optics by merging them. The project will address the phenomena, where the quantum natures of both light and ultracold gases are equally important. Thus, quantum optics with quantum gases will be considered as an ultimate quantum limit of light-matter interaction, which became experimentally feasible only after 2005. At present, there are only three experiments in the world, where the setups of quantum optics and ultracold gases were joined. The development of a general theory is timely for this emerging direction of research.The project will provide cycling of the ideas between different disciplines. During the last decade, the field of quantum gases was strongly influence by the condensed matter models. However, the standard models do not consider the quantization of light (i.e. of optical potentials). So, the novel theoretical models and approaches have to be developed in the framework of this project. Quantum optics with quantum gases will enable the unprecedented control of light and matter. It will find applications in the following areas. (I) Novel non-destructive detectors of atomic states using light scattering (currently unavailable). (II) Quantum information processing: novel protocols will be developed using the multipartite entangled states naturally appearing at this level of interaction (entangled atomic states may be nonlocally prepared by the light detection, which is a fascinating prediction of quantum mechanics). (III) Quantum interferometry and metrology: the entangled states of massive particles is a resource to approach the ultimate Heisenberg limit, which can be used in the gravitational wave detectors and novel quantum nanolithography. (IV) The general approaches can be applied to other fields as well: molecular physics (quantum molecular gases); semiconductor nanosystems (BEC of exciton-polaritons); superconductor systems (circuit cavity quantum electrodynamics).

Potential impact
The main objective of the work is to develop a theory of new fundamental effects. Thus the main beneficiary is fundamental physics and researchers, who will get new theoretical tools and descriptions of phenomena not considered so far. The generalizations of the proposed tools will be found in other areas as well. More precisely, the results of this project will be applicable in several areas not restricted to atomic physics: - Quantum information processing (QIP). Novel protocols will be developed: (I) The protocols using the global control as the single-atom access is not always necessary in cavity QED. (II) The protocols using macroscopic multipartite entangled states naturally appearing at this level of interaction. (III) The protocols of encoding single or continuous-variable qubits into macroscopic ensembles. - Quantum interferometry and metrology. The multipartite entangled states of massive particles are considered as a resource to approach the Heisenberg limit and can be used in the gravitational wave detectors. The novel atom-number detectors (currently unavailable) will be developed. - Other systems. As we consider the far off-resonant interaction, the general approaches developed within this project can be applied to other fields: molecular physics (quantum molecular gases); superconductor systems (circuit cavity QED, where QND measurements were considered). - Quantum simulations of physical phenomena and future devices. The ultracold atoms in optical lattices are recognized as a well controllable playground to simulate quantum effects in condensed matter systems, which have not been understood so far because of the extreme complexity of the latter systems. The quantum gas in a quantum potential provides a much richer system, where the broader variety of theoretical models can be tested (e.g. more trial Hamiltonians can be simulated): the system provides the tunable long-range inter-particle interaction and designed decoherence in an open system. The novel strongly correlated states of electrons in solids, which can be simulated using atomic systems, will find applications in the future opto-electronic devices operating at the quantum level. The applications of nanophotonics will have more technology- and industry-directed impact: - Development of novel methods of probing and controlling nanoscale structures and processes with increased resolution, because this research considers the processes limited by the quantum noise, i.e., the lowest noise allowed by the Nature. - Applications in classical information processing with the quantum-noise-limited devices (semiconductor nanostructures are the main building blocks of the emerging information nanotechnologies). The project aim is to go beyond the standard models. Thus, my research will contribute to the wide research environment including various disciplines, both theoretical and experimental. Novel quantum (statistical) and nonlinear theories of open systems find applications that are not limited to Natural Sciences: Life Science (e.g., quantum properties of biological objects attract growing attention), Economics, and Sociology. One of the objectives of the project is consolidating the groups joining quantum optics with quantum gases, as the community just recently has started to form and focus on the subject. There is a great probability that this activity will lead to initiation of the Research Networks at an international level and will attract new funding and resources not limit only by the EPSRC and UK support. Such networks will lead to the development of research and intensive training of early stage researches. The project management and dissemination strategies will be directed towards the increase of the visibility of my research, especially as this proposal has an aim to establish a new direction. Please, cf. the Academic Beneficiaries section for further details of the management and dissemination.